University of Wolverhampton And Bryn Melyn Care

To use sociology, psychology, healthcare and legal principles to develop a multi-dimensional outcome measurement model that is capable of bridging a sector-wide knowledge gap.